The Moral Foundations of Family Law

The legal regulation of the family must have a principled basis. If no principled basis is available, then such regulation is illegitimate. Traditionally, family law assumed a moral conception of the family based on heterosexual marriage and the
patriarchal dominion of the husband over his wife and children. This moral conception is no longer acceptable, and therefore cannot provide the required principled basis. One response is to seek a morally neutral justification for family
law. I call this position 'Neutralism'. In my research I will argue that Neutralism is misconceived. I will explore an alternative to Neutralism that I call 'Connectivism'. Connectivism asserts that the legitimate regulation of the family
necessarily depends upon the existence of moral obligations that are owed between family members. I will develop Connectivism by drawing upon the philosophical concept of 'special obligations' and its accompanying literature. I will
then argue that a central debate in family law scholarship - about the legal consequences that should flow from de facto relationships - is best understood as a dispute between different versions of Connectivism. My research will explore
whether Connectivism can provide family law with a principled foundation, while also illuminating a central debate in family law and policy.